Cross-Disciplinary Feasibility Account: CCNR, University of Sussex

The research foci of this feasibility account will be at the interfaces between Biology, in particular Neuroscience, and Informatics and Engineering. These aim at new systems level understandings and the transfer of these understanding to bio-inspired technology, and to the development of new kinds of diagnostic tools for next-generation healthcare. Major themes, covered by a suite of feasibility studies, will be: The investigation of new tools and techniques for measuring, interpreting and modelling electrical activity in neuronal networks The investigation of the applicability of dynamical systems analyses to early diagnosis of cerebral palsy The investigation of the applicability to robotics of new models of biological sensing, learning and memory

Potential impact
The results of the feasibility studies to be undertaken will be of wide interest to the following academic communities: neuroscience, sensor engineering, neuroinformatics, biophysics, complex systems, AI, robotics, bio-inspired computing, ecology, neuroethology, medicine. They will also be of significant interest to the healthcare sector and the following industrial sectors: ICT, robotics, pharmaceuticals, medical and scientific instrumentation, bioengineering. Aspects of the work will also be of interest to the general public. The work has the potential to: revolutionize the resolution and sensitivity of imaging of electrical activity in cultured neurons, and hence the whole field of neuroscience; point the way to radical new diagnostic tools and interventions for use in next generation healthcare; develop new ways of building much more accurate computational models of neurons that could be powerful tools in fundamental science and in applications such as drug screening; develop powerful new methods in autonomous mobile robotics based on new models and understandings of biological sensing, learning and memory; open up paths for new adaptive methods in computing; and provide radical new tools to ecologists to help e.g. illuminate questions about differences in behaviours between healthy and sick bees and how changes to the environment affect their navigational abilities. Early results will be disseminated via standard academic routes: high quality journal and conference papers and presentations. The direct involvement of medical practitioners and ecologists will ensure early engagement with these potential end users. Work will also be disseminated via our involvement in many special interest groups and knowledge transfer networks. Our many industrial contacts will be kept abreast of developments via an annual CCNR open day. The CCNR and CPEQT websites will provide a platform for easy general access to results of the feasibility studies. The research will also feed into the CCNR's active programme of public engagement activities. Aspects of the project will be suitable for wider popular dissemination across the spectrum of media, this will be achieved through the University's press office. Commercialisation possibilities will be discussed with Sussex IP and relevant industrial contacts and collaborators towards the end of the account.